The University of Salford and In Your Element Limited

To embed capability and knowledge to support the development of a Social Prescribing Population Health Management Tool, expanding the software's analytical functionality, improving data integration and interpretation, to generate robust evidence for community models of care.